Solar Panel Fire Extinguisher

Our overall project is to undertake design, research and development of a fire safety product which will be marketed to the renewable energy sector.Our Fire Safety product will specifically be to address the potential of fire from Solar Panel installations situated upon the roofs of homes, schools and businesses.